Advanced research into the integration of volumetric capture techniques in the virtual production workflow

Distortion Creative Group (DCG) are applying for funding, in partnership with CAMERA (University of Bath), for a feasibility study into the integration of volumetric capture - a technique that captures a three-dimensional moving object - into Extended Reality (XR) and Virtual Production (VP) workflows. Over the last 6 months, we have discovered that existing volumetric capture solutions are not fit for purpose in the commercial environment. It is this R&D gap that we are intending to fill with this funding. The study will build on new forms of production we've spearheaded over the last 3 years, which have taken the events, music, film and television industries by storm.

XR and VP techniques allow us to bring real-time graphics engines such as Unreal Engine into the world of live events and film production. XR and VP is the integration of 3D camera tracking using devices such as 'RedSpy' to understand where the camera is in 3D space. In addition to this, we calibrate the software to understand the exact flow of light through different lenses to create the perfect workflow to enable the game engine to move content around a virtual environment, always keeping in line with the camera and its lens.

DCG has been using this technology in our commercial projects since 2020 starting with the application of the technology into the events industry with our award-winning project for CVC Capital Partners. We have since used the technology in our VP workflow doing everything from university lectures to narrative films.

In 2022, we were challenged by OnePlan, an official partner to the Paris 2024 Olympics, to integrate volumetric video capture of live 3D humans into these real-time environments. After researching the market we found there was not a viable solution.

This funding will enable us to work in partnership with the University of Bath's CAMERA programme to advance the integration of these technologies and test the capability of incorporating real human interaction into these virtual worlds or 'metaverses'. Live interaction is imperative to the success of these new immersive experiences. This feasibility study will become part of our world-leading studio in Bristol, the heart of the South West, to elevate the regional reputation as a centre of excellence for this new development in the creative industry.